Automating compliance for remote construction working

Construction logistics monitoring and compliance is typically paper-based and requires multiple individuals and teams to process, in order to ensure that material movements are handled in a safe and environmentally responsible manner.

Qflow is a software tool, using a combination of Internet of Things and machine learning techniques, to digitise the information recovered from paper tickets at a construction site entrance. This ensures that this information is fed directly to the managers who need it most, and without the need for any on-site presence aside from the existing traffic marshals. Information is provided on the material types and waste removals, descriptions, relevant certifications of the supply chain, and listed quantities. This supports several teams to work remotely, including logistics, environmental, QS and data administration.

The innovation that Qflow is exploring now is automated compliance screening and anomaly detection, to notify users when there are discrepancies in their data that require investigation, or where there is an illegal waste transfer. The software provides the eyes and ears on site in real-time, and provides access to that information on a cloud-based platform, meaning that those who need the data can access it wherever they are, without having to double handle paperwork and ensuring that the site operations continues smoothly without the need for intervention.